SPOT - The Safer Prescription of Opioids Tool

"A number of strong painkillers, morphine derivatives, are used in the management of patients with cancer pain. Intolerance to these drugs or side effects involves switching to another type of drug, or route of administration. Converting from one painkiller to another requires care and is presently performed using paper tables of approximate equivalence.

The Safer Prescription of Opioids Tool, (SPOT) double checks such drug conversions, reducing the potential of harm to the patient, and costs to the NHS."